Bicontinuous colloidal networks for microbatteries

High-performance miniature power sources could enable new microelectronic systems. In principle, 3D integration of microelectrodes is a solution for miniature batteries. Such a microarchitecture could also achieve high-power density without sacrificing energy density by combining features such as small ion diffusion distances, large percentage of active material and highly conductive electrodes. The goal of the project is to design hierarchical bicontinuous networks (HBNs), guided by Nature-inspired methodology, for microbatteries. This project will focus on the design, synthesis and self-assembly of anisotropic colloidal particles for the formation of HBNs as well as fabrication of microbatteries via 3D printing of microfluidic flow of HBNs.